A platform to build food-waste collection communities to reduce collection/processing costs and track food-waste using a tamper-proof CoC ledger.

Memescape Limited (Memescape) is a UK software SME solving a significant unmet need by developing potentially disruptive software that will help reduce the amount of C02e greenhouse gas emissions released into the atmosphere. Memescape will build a tamper-proof, auditable chain-of-custody ledger to track and reduce the cost of food-waste collection and processing, accelerating the adoption of zero-emission refuse collection vehicles and contributing to the global goal of tackling climate change.